Coordination of mitotic chromosome organisation by condensins and its defects in cancer cells

To ensure correct chromosome segregation in mitosis, chromosomes must undergo reorganisation in early mitosis (prophase and prometaphase). The mitotic chromosome reorganisation involves two major structural changes: First, sister chromatids are resolved from each other because of the removal of sister chromatid cohesion and DNA catenation (sister chromatid resolution). Second, each chromatid is compacted, making a wider and shorter chromosome (chromosome compaction). Mitotic chromosome reorganisation is promoted by the condensin complex, which contains two SMC proteins and three non-SMC proteins. In vertebrates, there are two types of condensin complexes, condensin I and II, which contain the same SMC proteins but different non-SMC proteins.
While sister chromatid resolution is promoted by condensin II, chromosome compaction is driven by condensin I. Sister chromatid resolution happens 15-20 min earlier than chromosome compaction. However, it is still unknown how sister chromatid resolution and chromosome compaction are coordinated or whether such coordination is important for correct chromosome segregation. We will address how condensin I and II temporally coordinate sister chromatid resolution and chromosome compaction, how they balance the two processes, and how such coordination and balance ensure correct chromosome segregation. For our study, we will use a novel assay to analyse the kinetics of sister chromatid resolution and chromosome compaction in live-cell imaging. To complement this assay, we will also use Live FISH and Hi-C/micro-C.
Meanwhile, an abnormal number of chromosomes (aneuploidy) is a hallmark of cancer cells. Aneuploidy occurs due to chromosome missegregation in mitosis. If cancer cells show frequent chromosome missegregation, such a state is called numerical chromosomal instability (N-CIN). Crucially, N-CIN is often found in the advanced stage of cancers and is frequently associated with chemotherapy resistance and poor prognosis. However, it is not fully understood how defects in mitotic chromosome reorganisation are linked to N-CIN in cancer cells. We will study how the impaired coordination or balance of sister chromatid resolution and chromosome compaction plays causative roles in the development of N-CIN in cancer cells.
Through the study of physiology and pathology of mitotic chromosome reorganisation, our research will provide new insights into how chromosomes are prepared during early mitosis for correct segregation, and how defects in this process cause N-CIN and aneuploidy in cancer cells, thus affecting cancer development and prognosis.